Neuro-inspired object manipulation with dextrous hands

Humans have unrivalled abilities to perform dexterous object manipulation. These capabilities become even more clear considering the object manipulation capabilities of the most advanced robotic system which do not come close to those of humans. This might not be surprising as the modern environment is tuned for human hands, and not for robotic graspers. Even multi-fingered robotic hands, mimicking the structure of the human hand, lack the ability to perform complex object manipulation as we still do not know how to process information or formulate control laws that will be efficient as in the human sensorimotor system (Ozawaa & Tahara 2017). Thus, our research goal is to understand the fundamental aspects of the control and sensory processing of humans during object manipulation in order to achieve a human-level robotic ability for object manipulation.